The University of Manchester And Amber Composites Limited

To develop, evaluate and commercialise high performance composite structural materials in F1 cars, and to embed enhanced capability in materials characterisation, performance evaluation and selection.